Assessment of the technical, practical and economic benefits of using Microwave Volumetric Heating (MVH) to process dairy products; can shelf-life be extended without compromising quality?

Microwave volumetric heating (MVH), is a unique and highly innovative technology developed by Advanced Microwave Technology (AMT) Ltd. Designed for the thermal processing of liquids and semi-solids, it is associated with a number of practical, technical and economic benefits and has been proven to pasteurise fruit beverages with minimal loss of nutrients and significant extensions to shelf-life. This project will focus on translating this knowledge to the more challenging products, processing scale and legislative landscape within which the UK dairy sector operates. The key objectives are: 1. To compare MVH treated products with conventionally HTST pasteurised products in terms of shelf-life, nutritional content and organoleptic properties, 2. To optimise MVH processing for two dairy products, and 3. To assess the practical and economic issues involved with scaling up MVH processing. New knowledge relating to novel processing technology that has the potential to increase the biosecurity of dairy products whilst maximising the preservation of the nutritional content and quality, is of enormous value to the dairy industry.